Quantum enhanced imaging in extreme environments

This PhD project in Physics will address key aspects of single-photon and quantum-enhanced imaging in a range of scenarios. These include the challenges of long distance imaging and imaging through obscurants, mostly in the short-wave infrared region. Aspects of data fusion and use of neural networks to enhance image reconstruction and data quality will be examined. The student will have access to a range of state-of-the-art facilities not available elsewhere and can concentrate mainly in the SWIR where key imaging advantages can be utilised effectively.